Isogeny-based cryptography and its applications

Modern cryptography is essential to protect our online communications in the presence of adversaries. It allows us to transmit messages in a confidential manner whilst ensuring they are authentic and have not been altered. Cryptography has a vast array of real-world applications, including instant messaging, electronic commerce, and digital currencies. The advent of quantum computation, however, has revealed that if large-scale quantum computers are built, they can break many of the public-key cryptosystems that are widely used today. This is because, unlike classical computers, quantum computers can process a large amount of information simultaneously, meaning they can efficiently solve problems that no classical computer can solve in a feasible amount of time. This sparked the race to develop new cryptography that can be implemented using classical computers but can withstand attacks from quantum ones, creating a branch of cryptography called post-quantum cryptography (PQC).
My research will focus on the youngest type of PQC, namely isogeny-based cryptography. This type of cryptography builds protocols using maps between elliptic curves that have certain properties, called isogenies. The security of these schemes is based on the following problem: given two elliptic curves defined over a finite field, find an isogeny that maps one elliptic curve to the other.
As it is a young field of research, there are many directions of research to explore. My two main research directions of interest are:
Using isogeny-based cryptography to construct more complex cryptographic protocols (beyond key exchange and signature schemes);
Improving the efficiency of isogeny-based cryptographic primitives. We note that any progress made in improving efficiency will directly benefit the practicality of any constructions developed whilst pursuing the previous research direction.

Potential impact
The EPSRC Centre for Doctoral Training in Cybersecurity will train over 55 experts in multi-disciplinary aspects of cybersecurity, from engineering to crime science and public policy.

Short term impacts are associated with the research outputs of the 55+ research projects that will be undertaken as part of the doctoral studies of CDT students. Each project will tackle an important cybersecurity problem, propose and evaluate solutions, interventions and policy options. Students will publish those in international peer-reviewed journals, but also disseminate those through blog posts and material geared towards decision makers and experts in adjacent fields. Through industry placements relating to their projects, all students will have the opportunity to implement and evaluate their ideas within real-world organizations, to achieve short term impact in solving cybersecurity problems.

In the longer term graduates of the CDT will assume leading positions within industry, goverment, law enforcement, the third sector and academia to increase the capacity of the UK in being a leader in cybersecurity. From those leadership positions they will assess options and formulate effective interventions to tackle cybercrime, secure the UK's infrastructure, establish norms of cooperation between industries and government to secure IT systems, and become leading researcher and scholars further increasing the UK's capacity in cybersecurity in the years to come. The last impact is likely to be significant give that currently many higher education training programs do not have capacity to provide cybersecurity training at undergraduate or graduate levels, particularly in non-technical fields.

The full details of our plan to achieve impact can be found in the "Pathways to Impact" document.